Vaccine Diluent Improvement for ECF-ITM

This project represents a unique opportunity to translate British technology and expertise from the

human health sector into livestock disease control in the developing world context. The project focuses

on East Coast Fever (ECF), a major constraint on small-holder cattle production in East, Central and

Southern Africa. An effective vaccine, ECF-ITM, currently exists for the disease but it has a number of

important drawbacks that affects its use in the field. This project will trial the use of novel formulations

as a replacement for the ECF-ITM vaccine diluent. Success in the project will deliver important ECF-ITM

vaccine product enhancements, notably vaccine stability. This will afford far greater mobility and

flexibility to ECF vaccinators resulting in an estimated 300,000 additional cattle being effectively

immunised per year. This will be a notable development in the sustainable intensification of small-

holder cattle production in the region.

Finance summary table

To assist the applicant with the Finance Section of this application form please refer to the Guidance for Applicants. It will